Bleve engine

BLEVE Engine My idea is to develop an engine for space craft and aero plane using two parameters abundant and available in space and higher altitude in atmosphere .ei. vacuum and cryogenic (cold ) .It can be used to propel space ship up to outer atmosphere .The principle behind this engine is the (BLEVE THEORY ) boiling liquid vapor explosion , combined with vacuum and cryogenic in atmosphere . .